Improving irrigation management to increase the productivity and livelihoods of smallholder banana growers in the post-conflict region of Magdalena, Colombia

Improving the agricultural productivity and livelihoods for banana producers in the Magdalena Department (region) of
Colombia is a national economic priority. Through implementation of a suite of innovative remote and ground based
environmental data collection techniques to increase the efficacy of existing management approaches, coupled with
introduction of novel management options for smallholders and producer organisations, this project constitutes a late-stage
case study to demonstrate the agronomic and socio-economic benefits of using novel EO observation and weather station
sampling methodologies to improve the financial returns for the Colombian banana association ASBAMA, and exporter
Tecbaco. Specifically, this project will seek to improve the cost-benefit of existing irrigation scheduling advice provided to
producers by Tecbaco, with a view to improving and extending this advice at low cost to smallholder and female banana
producers who belong to the ASBAMA network. The project will also provide prospecting support to Tecbaco to help the
business evaluate the technical feasibility for establishing new production sites in the Santa Marta region to increase export
revenues from bananas and other high-value agricultural produce. These are intended to represent two exemplars of how
greater and smarter access to low-cost environmental data can be beneficially used by businesses to increase profits for
agricultural producers in low income nations, and areas exposed to instability through recent conflict. This project
specifically focuses on the Colombian banana export market, however, the technologies being implemented could be
readily extended and commercially applied to other regions and crops in the future.